Finding materials efficiencies with WasteMap®

One of the biggest barriers to scaling the circular economy is maintaining visibility and control over manufactured materials when they enter the waste system. The circular economy dictates that this material or product should be retained at its highest utility, ideally never becoming a waste in the first place.

This project aims to turn the waste system into an 'efficient materials supply chain' that will more readily enable the identification and recovery of industrial by-products/waste and post-consumer material.

The project builds on Topolytics' existing position as a leading player in the global 'wastetech' sector - using mapping and machine learning to make the world's waste visible, verifiable and valuable. Topolytics WasteMap(r) platform ingests, normalises and analyses waste data at scale, from a range of sources, in order to generate insights for waste producers, the waste industry, investors and regulators. The innovation in this project will enable Topolytics to bring together data from manufacturers of consumer products, industrial products and packaging further developing its data science approach to tracking material through the waste system in order to generate more and better insights for manufacturers that enables increased sustainability of UK manufacturing - specifically tackling waste reduction, re-use of resources and associated reductions in carbon emissions.